ZeroShotAPI: Using ZeroShot Machine Learning and an automated HTE reactor to derive universal chemical reaction condition parameters for Active Pharmaceutical Ingredients.

This project aims to develops a software platform combining sophisticated Machine Learning approaches and proprietary data from a High Throughput Experimentation reactor to derive universal chemical reaction condition parameters to optimise the sustainable manufacturing of Active Pharmaceutical Ingredients.